Exploring Partnerships with Asian GNSS Receiver Manufacturers

The project shall explore the potential to develop new partnerships with international players in the area

of Global Navigation Satellite Systems (GNSS). The project will investigate the opportunities that exist and

the methods of achieving technology transfer and IP licensing of key components to Asian GNSS receiver

manufacturers as a means to accelerate their product development cycles and respond to the emerging

requirements of drone and autonomous vehicles markets. In doing so, the project will generate new

opportunities for NSL to supply further IP into next generation GNSS chipsets and receiver modules.